Muon g-2

The Muon g-2 experiment at Fermilab will make a precision measurement of the manmalous magnetic moment of the muon, highly sensitive to new physics effects. Sam Grant will work on particle identification and tracking, and developing a new analysis technique.